Big Data: Digitisation, Semantic Analysis, Topic Modelling, Visualisation and Exploration.

There is significant need across health, care & education for a new, cost effective means by which unstructured data can be presented to professional users. Specifically, to more instantly and easily derive meaning in context from within the content of paper records and digital documents. There is also a critical need for better access to ‘joined-up’ relevant information across the medical and social care divide. (e.g. early warning signs for children at risk, early onset risk diagnosis of long term debilitation like dementia). The problem is that much of the information is hidden within the content of documents (unstructured data) rather than in the structured data input to and held within database driven systems. This project will unlock the hidden meaning from within document collections and provide innovative user experiences to support evidence-based decisions.